Sustainable bioproducts from low cost methane gas

In this PhD project, we will explore the bottlenecks of using methane as a feedstock in continuous fermentations in both lab (1L, 10L) and demo (5000L) scales' to improve the rates and energy efficiencies of methane uptake, as well as approaches to engineer high-productivity methane conversion organisms.
Working with one of the world's leading C1 companies, the student will develop and demonstrate the potential of M. capsulatus as whole cell protein feed from low cost methane gas. This will allow avoidance of competition with food and land resources while at the same time providing benefits to the environment and society through a reduction in GHG emissions.